HISTORY OF THE LUNAR SURFACE

The Moon's surface has been shaped by multiple impacts and so records the impact history of the inner solar system. Any individual fragment of material from lunar regolith ("lunar soil") has potentially had a complex burial history since its initial formation (perhaps involving crystallization from a melt). The aim of this project is to develop and validate a model of this evolution and test its predictions w.r.t. cosmic ray exposure with information about the histories of individual regolith particles derived from isotopic analysis. This will lead to an improved understanding of the history of the lunar surface environment and the factors affecting it.